Autonomous Systems in collaboration with Thales UK

Validation and Verification (V&V) of autonomous systems is a significant research and engineering challenge and the lack of effective V&V will be a barrier to future deployment of autonomous systems. This project will undertake research on rigorous V&V for autonomous systems that addresses challenges particular to autonomous systems including evolving missions, human supervision and cybersecurity. The approach will be to use formal model-based methods to provide a V&V approach that offers strong guarantees of conformance to autonomous systems safety and security requirements and contributes towards construction of safety cases for autonomous systems. The outcome will be novel architectural principles and verification methods for autonomous systems. The research will contribute to our collaboration with School of Engineering and Thales UK which is addressing novel mission planning and verification methods for autonomous systems in the maritime domain.